The University of Essex and Ticker Limited KTP 23_24 R1

To revolutionise the collection and utilisation of driver performance behaviour data through application of leading-edge game theory and artificial intelligence approaches.